Normating colour-centre-based quantum sensing technology towards industrial application and standards

Solid-state quantum sensors (QSs) have the potential to measure several physical quantities with unprecedented spatial resolution and high sensitivity. As such, they are emerging candidates for potential applications in a plethora of fields e. g. high precision electric magnetic and radiofrequency measurements, gravimetry, climate research, hydrocarbon and mineral exploration, navigation, medicine (brain imaging, heart imaging) and metrology. Nitrogen-Vacancy (NV) centres are photoluminescent point defects in diamond, which have high potential for future uptake as they present the highest Technology Readiness Level (TRL) amongst solid state atomic-scale sensors. However, standardised methods which would enable the adoption of solid-state quantum sensors, in particular NV centres, are still missing. This project aims to address this need by developing standardised techniques for the creation and characterisation QSs based primarily on NV centres in diamond for nanoscale and high sensitivity sensing of electromagnetic fields, temperature or pressure. This will be done in synergy with the needs expressed by CEN-CLC JTC-22 to promote early uptake of the project outputs and foster future uptake of novel solutions, including colour centres in other bulk or 2-D semiconductor materials (e. g. Si, SiC, hBN).